Ascend

Wayland Additive is a trailblazer in metal additive manufacturing, specializing in cutting-edge electron beam powder bed fusion EB-PBF technology. Established in 2019 and based in the UK, the company is transforming high-performance metal 3D printing with its innovative NeuBeam(r) process, which addresses the limitations of conventional EB and laser-based AM systems. This project takes this innovative technology to TRL8 for serial production.